An Inquiry into the Status of Taiwan in International Law: Through the Lens of the US-China Strategic Competition

This project examines the legal status of Taiwan through the lens of the US-China geopolitical competition. Centring on the US-China geopolitical competition's implications to the peace in the Taiwan Strait, it aims to unpack the lawfare over Taiwan's status caught up in the escalating tension between China and the United State from a fresh perspective. It interrogates arguments in support of Taiwan's claim to full-fledged Statehood through democratization in light of both the subtle evolution of political identity and international legal doctrines. To conduct such interrogation, it suggests that the lawfare aimed at the maintenance of peace in the Taiwan Strait be conducted in a way that would eventually advance Taiwan's claim in international law without inadvertently opening itself to China's ostensible legal position. Under this criterion, a theory of Taiwan's Statehood-perceived as essential to safeguard Taiwan facing China's increasing threat in international law-would fail in such lawfare if it also concedes ground to China's legal position vis-à-vis Taiwan.
With the expertise of the Taiwan-based PI (WU)-political sociology and international relations-and that of the UK-based PI (KUO)-constitutional law and international law, this project advances a Stateness-inspired argument for Taiwan as a self-determining entity for the purposes of international law governing the use of force. It argues that the self-determining entity alternative has the following strengths relative to the Statehood-based argument. First, it explains why the principle of self-determination applies to Taiwan in settling its legal status undecided by the postwar peace settlement regarding East Asia. Second, without making claims with respect to Statehood, it is spared from the circle-squaring task to explain why Taiwan has achieved Statehood under a constitution still envisaging Chinese unification. Third, by pivoting on the Taiwanese right to self-determination resulting from democratization, it does not lend retrospective legitimacy to the ROC's claim to Taiwan made on the Chinese State's behalf predating Taiwan's transition to democracy. Fourth, steering of the concept of Statehood, it better reflects Taiwan's interaction with other countries and participation in international fora in current State practice. Finally, putting emphasis on the preservation of free exercise of the right to self-determination in the future for the purposes of the use of force in international law, the Stateness-inspired view places democracy front and centre and thus has better resonance with liberal democracies amidst the intensifying US-China competition.
Through the funded networking activities, including colloquia and seminars in Taiwan and the UK, this project is expected to draw attention of broad audiences in Taiwan and the UK, including academic community, policy stakeholders, and civil society, to Taiwan's status in international law and the importance of lawfare over it to the peace in the Taiwan Strait. With its topical nature of the project and given the US-China geopolitical competition, the project is expected to exert real-word impact on policy debate in Taiwan and the UK, and to shape research on theories of lawfare and Statehood in international law and legal issues concerning Taiwan's international status and peace in the Taiwan Strait.